ADER (Automated Detection, Ejection & Recovery)

Recycleye presents Project ADER (Automated Detection, Ejection & Recovery), an AI-driven waste sorting solution that will put the country on track to meet the Plastics Pact target of 70% of plastics packaging effectively recycled, and spearhead the mission to increase recycled content across all plastic packaging by increasing the availability of high-quality and consistent recyclate.

Recycleye has already developed a low-cost, AI-powered system replicating the power of human vision. It uses advanced machine learning algorithms to provide automatic, image-based detection of individual items in co-mingled waste streams, at a material and object level. It leverages a cutting-edge synthetic data generation pipeline, and Recycleye's own WasteNet - the world's largest visual database of labelled waste items, with over 2.5 million images.

ADER will leverage AI in order to sort materials to a higher granularity, speed, and affordability than ever possible before. It will sort post-consumer waste into more categories (10+ vs 2-3) than existing optical sorting machines which rely on NIR alone, and so have limited scaling potential due to the sensor's high cost. Moreover, the integration of Recycleye's AI vision module enables the sorting of waste to currently impossible levels of purity and granularity, for example by distinguishing between food and non-food grade PP, PET trays and PET bottles, and can even detect less commonly collected classes, such as coloured plastics (jazz).